University of the West of Scotland and BRS Technology Limited

To apply deep learning and establish a predictive framework for establishing building 'health' within commercial and social housing environments.